Complex phenotypes and genotype x environment interactions

Technical abstract
This project will examine how the genotype of animals relates to their performance in different environments, for example in relation to behaviour, reproductive efficiency and offspring performance. Such studies will help to ensure that gains in production-relevant traits do not come at the expense of welfare and waste due to reproductive problems. The project also recognises that the attributes of farmed animals are partly determined by their microbiota, particularly in relation to gut health, energy retention and greenhouse gas emissions. Interactions between host genetics and microbiota composition and functions will be dissected. This project aims to enhance efficiency and animal lives.